Your Story, Your Voice

_Your story, Your Voice_ will enable individuals to create and share/publish their own stories as illustrated digital books narrated in their own unique voices. This might include fictional stories, their experiences/way of life, memoirs or cultural stories.

Building on Featherbed Tales' existing digital story sharing platform, we will develop a simple to use interface with structured prompts to make it straightforward and easy to navigate the process. Writers will be able to incorporate their writing, photographs and drawings into a digital book, as well as recording a personalised story narration in their own unique voice to make a fully immersive story experience.

Through our business model which reaches into the community through public libraries and charities, our service will be free for creative writers in a number of under-represented communities. Our direct to consumer option will enable other writers to benefit from the platform

Once created digital stories will be hosted securely on Featherbed Tales' platform where writers can select their selling price and share royalties from sales.

_Your story, Your voice_ will enable writers to create and publish their stories and engage readers more effectively, ensuring these voices, creative and cultural stories are captured and recorded for future generations.